Machine-learningassisted code generation for automatically optimised libraries

This PhD will address the complex challenge of automatically transforming software written in a generic form into one that takes advantage of modern processor extensions and accelerators. It will initially focus on libraries, where there are pieces of code used by more than one application and where expert programmers currently spend significant time optimising for specific processor models. Each model has subtly different features, making this a complex task. For example, one processor may have single instruction multiple data (SIMD) architectural extensions that introduce the concept of vector instructions where the same operation is executed on different data with one instruction. Another may have an updated set with more SIMD instructions than its predecessor. Determining the best combination of SIMD instructions for one version of the processor compared to another is non-obvious so programmers miss out on potential performance and efficiency gains.

Compiler engineers help programmers leverage architectural extensions by creating automatic transformations that replace scalar instructions with their vector counterparts, with knowledge of exactly which instructions are available in the target processor. However, existing compiler-based solutions require extensive research to discover and perfect, resulting in the final binaries utilising instructions that are behind the state-of-the-art. One reason for this is the need for testing to ensure that the code produced by the compiler is semantically equivalent to the original code. Another challenge is the fragility of existing algorithms that can produce sub-optimal solutions, such as increasing the time to gather the data from memory and store the results.

To address these challenges, this PhD will involve researching new ways of transforming programs to take advantage of modern architectural extensions such as Arm's Scalable Vector/Matrix Extensions (SVE, SME). The preference will be for finding end-to-end optimisation pipelines to identify, generalise, implement and apply optimisations in a contained solution. Initially, the intention is to focus on modelling this as a search problem, searching for optimal sequences of replacement instructions, semantically equivalent to the existing sequences of instructions, which take advantage of modern hardware extensions. As the hardware space is continually evolving, an ideal solution will be one that can quickly adapt. One focus of the research will be on developing reinforcement learning algorithms that can generate optimal sequences. This will make it easier for people to add new instructions to the model's 'vocabulary', decreasing the time it takes to produce compilers that take advantage of new hardware extensions. An ideal outcome will be developing a low-cost system that can search through mappings of suboptimal to optimal sequences stored in a database and apply them to a programmer's code.

The impact of this research will be increasing the utilisation of hardware extensions, especially those for vector and matrix computation, and discovering new transformation algorithms. Aside from performance gains, this will increase the amount of work that can be performed on resource-constrained devices with access to these hardware extensions such as mobile phones, allowing complex machine learning algorithms to be increasingly shifted to the edge.

Findings will be shared through publications at internationally leading conferences and symposia, and software released as open-source artefacts to increase the adoption of machine-learning-based solutions to compiler optimisation.